The Time Key

Our product, The Time Key will be a will power free saving device that we believe could help millions of people save money for the ever growing list of occasions, new technology and hobbies we all need to save for in today's climate.